Applying Tethered N-Heterocyclic Stannylene Ligands in Catalysis

This is a PhD research project in Chemistry. C-H activation, i.e. the cleavage of a usually inert C-H bond at a metal centre, has attracted great interest in recent years as it is a key initial step in the use of simple hydrocarbons as feedstocks for catalysis. Building on new tethered ligands that have recently been synthesised in the Mansell group, this project in main group and organometallic chemistry will look to exploit the unconventional donor properties of tethered N-heterocyclic stannylenes in catalysis, and compare their properties with their lighter analogues; tethered saturated N-heterocyclic carbenes.